Cosmological Conformal Boundaries

My PhD focuses on theories of the early and late-time universe, including conformal boundaries, their impact on cosmological observables, such as CMB and large-scale structure, and how this interacts with other modern theories such as holography theory and AdSCFT.